CCP-BioSim: Biomolecular simulation at the life sciences interface

Biomolecular simulation is a vibrant and growing area, making increasingly significant contributions to structural and systems biology. Physics-based simulations complement experiments in building a molecular level understanding of biology: they can test hypotheses and interpret and analyse experimental data in terms of interactions at the atomic level. A wide variety of simulation techniques have been developed, applicable to a range of different problems in biomolecular science. Simulations have already shown their worth in helping to analyse how enzymes catalyse biochemical reactions, and how proteins adopt their functional structures e.g. within cell membranes. They contribute to the design of drugs and catalysts, and in understanding the molecular basis of disease. Simulations have played a key role in developing the conceptual framework now at the heart of biomolecular science, that is, the understanding that the way that biological molecules move and flex - their dynamics - is central to their function. Developing methods from chemical physics and computational science will open exciting new opportunities in biomolecular science, including in drug design and development, biotechnology and biocatalysis. Much biomolecular simulation demands HPC resources: e.g. large-scale simulations of biological machines such as the ribosome, proton pumps and motors, membrane receptor complexes and even whole viruses. A particular challenge is the integration of simulations across length and timescales: different types of simulation method are required for different types of problems).

We propose to establish a new collaborative computational project in biomolecular simulation at the life sciences interface, CCP-BioSim. CCP-BioSim will be an inclusive wide-ranging project, bringing together chemists, physicists and chemical engineers as well as researchers from all branches of 'molecule-oriented' biochemistry and biology. Our aim will be to involve experimentalists and computational specialists, sharing the belief that the best science can be done when theory and experiment are closely integrated. We will invite all current CCPB members (more than 300) to join CCP-BioSim, and also any other researchers who are interested. Members will be informed of activities via the CCP-BioSim mailing list and the CCP-BioSim website. CCP-BioSim will aim to identify methodological and computational challenges in the field, and to foster develoments to meet these scientific challenges. Involvement of early career academics will also be an important goal: the training workshops we will run will help in establishing research groups. CCP-BioSim will also provide a networking and collaboration framework. The strategy will be to concentrate on activities that promote and facilitate high-impact biomolecular research. We will foster close and innovative interactions between computational and experimental scientists, encouraging integrated multidisciplinary studies. CCP-BioSim will develop and provide training and tools to lower the barrier to non-experts becoming proficient and productive users of biomolecular simulation techniques. We will also work to develop and apply advanced methods. Engagement with experimentalists is crucial to ensure that the methodologies delivered are relevant to biological problems. This is a rapidly developing field: the best science comes from new simulation techniques and state-of-the-art (especially high performance computing (HPC)) hardware and software, requiring methodological development and significant and varied software development effort, in the context of UK and international projects.

Potential impact
Who will benefit from this research?
As well as biosimulation specialists, a broad cross-section of bioscientists who are concerned, in some way or other, with the nature and behaviour of biomolecules at the atomic level. Eg: X-ray crystallographers, NMR Spectroscopists, Electron microscopists, Single-molecule biophysicists, Mass spectrometrists, Hydrodynamicists, Enzyme Kineticists, Medicinal Chemists, Chemical Biologists, Molecular Microbiologists.
The project will also help identify and develop the needs of the bio-community for high performance computing facilities. It will therefore benefit those bodies concerned with the development of the national and international roadmap for future HPC provision.
In the longer term, there is the potential for the project to impact on the general public through improvements in health and quality of life.

How will they benefit from this research?
The "molecule-oriented" bioscience community will benefit through access to tools, training, and trained simulation specialists that enable novel and more effective multidisciplinary projects where computational methods enhance and extend their core experimental approaches. Such integrated studies have a higher probability of producing high-impact discoveries and developments and so fostering such activities will enhance UK competitiveness in the international research arena. The CCP-BioSim project will provide tools and resources to facilitate this. These tools should give rise to major benefits (e.g. high-impact papers, major international grant awards) over the term of the project, and in future. In the longer term CCP-BioSim will be helping train a new generation of bioscientists who can work confidently and knowledgeably across the theory/experimental divide. What is 'state-of-the-art' today with regard to computational power and methodology, and so might be regarded as somewhat esoteric, will be on the desktop of any bioscientist in 5-10 years time. Impacts on the health and quality of life of the general public are likely to come primarily from the application of the methodologies fostered and disseminated by CCP-BioSim to drug design and discovery. Computational methods are already well-established in Pharma, since they can hasten and cheapen the process of drug discovery and development. The more computationally-intensive methods of biomolecular simulation are gaining ground, as improvements in computational power make accuracy and time-to-solution competitive with 'wet' methods. CCP-BioSim's activities will help improve this by a) helping train new generations of researchers with the necessary skills and b) providing a forum to enhance industrial-academic research links (members of the CCPB management group have established links with many large and smaller pharmaceutical/biotech companies, (AZ, Vernalis, Phaminox, GSK, Evotec, J&J, Pfizer...). The benefits to the public in the longer term come from new and/or cheaper medicinal products, plus the role that better computational methods have in addressing the 3Rs.

What will be done to ensure that they benefit from this research?
CCP-BioSim activities are focussed precisely on ensuring this:
- The programme of workshops, co-organised with leading experimentalists in key disciplines, examining and fostering links across the simulation/experimental interface
- The annual conference focused on exemplifying and encouraging the highest quality interdisciplinary research.
- Training workshops introducing non-specialist bioscientists to high quality simulation methods, and specialists to the latest technological advances.
- Associated on-line training packages, available any time, any place.
- Training workshops and tools developed to aid access to HPC resources for those with a bioscience background.

Tools, software and data from development work will be made freely available, and disseminated via the website. Involvement of a wide community will ensure broad uptake.